Issues in modal epistemology

We have very many modal beliefs - beliefs about what might and must be - and those beliefs are philosophically perplexing. So how can we form justified beliefs about what might have been the case but isn't so when our senses only ever tell us about how things are? I know that there are crows and I know that there are stripy things, for example, having seen items of both kinds. But what justifies my belief that there could be stripy crows even though none really exist? Why shouldn't stripyness and crowhood be as incompatible as squareness and roundness?\n The puzzles deepen when one considers how we in fact arrive at modal beliefs. Many of those beliefs derive from our imaginative abilities: if I were asked why I believe that there could be stripy crows, I would cite my power to imagine them. But why think that our imaginations provide us with reliable information about how things might be? It's not as though our imaginings involve encounters with merely possible things just as our sensings generally involve encounters with real ones.\n Despite the pressing nature of the philosophical issues raised by our modal beliefs, the philosophical study of modal knowledge - modal epistemology - is relatively undeveloped. It is therefore a very fertile area for new research on fundamental questions. My own work will investigate issues arising from the roles which our imaginations play in generating beliefs about what's possible. For instance, one strand of my research will examine the view that our imaginations, like our sensory powers, generate appearances of distinctive types, while another will investigate the philosophical consequences of our apparent ability to imagine situations featuring fictional characters.